Personalised tissue repair scaffolds: assessment of market and clinical attractiveness

The project proposed in this application has the aim of exploring the attractiveness of a
number of demanding technical options for increasing the proportion of the market
addressable by Neotherix’ electrospun scaffold technology. We will consider the benefits of
seeding the scaffold with autologous cells before administration to the patient and of a system
for the intra-operative manufacture of scaffolds tailored to the needs of individual (or groups
of) patients. We will also examine the relative advantages and disadvantages of synthetic
acellular scaffolds and of biologic acellular scaffolds with a view to establishing the prime
clinical indications for which synthetic electrospun scaffolds are favoured. In each case, we
will gather the views of clinical specialists on clinical needs that could be addressed by the
innovative product and process design technology supporting these options. We will also
work with clinicians and review the literature to determine the anticipated benefits to patients
and the NHS (and other health systems).
The project will examine the route to market of the two broad product concepts outlined
above so that the regulatory classification and market access challenges are understood and
documented. The size and dynamics of the potential market and the trends in disease and
surgical incidence will be analysed using literature reviews and market reports and used as
items in a selection matrix to which all product concepts - generated in-house or through
consultation with clinicians – are submitted.
The main output of the project will be a report on the lead options and applications for
product development. A full assessment of the possible product or process concepts will be
made and the most attractive of these will be recommended to be taken forward to a Smart
Proof of Concept application. The feasibility of producing scaffolds at a price appropriate to
the chosen markets will also be considered .